Design and Synthesis of Fluorescent Amino Acids: Novel Tools for Biological Imaging

This project aims to develop novel fluorescent amino acids with clearly defined properties that can act as imaging probes for molecular and cellular biological applications. Several classes of novel N-heterocycle-derived amino acids will be prepared using metal-catalysed bond forming reactions and cycloaddition processes. Lead compounds from each class of amino acid that show strong fluorescence, high quantum yields and interesting solvatochromatic properties will be further investigated as probes for biological imaging. These will be incorporated into short cell-penetrating peptides using solid phase peptide synthesis, incubated with various cell lines and analysed using confocal fluorescent microscopy.